Bioprospecting the Atacama Desert: the discovery and enhancement of novel

therapeutic drugs from actinomycetes.

Technical abstract
The Atacama presents a unique geological, hydrological and biological environment. Our work has shown that unique actinobacterial strains can be found there and that these produce potent and selective compounds with the potential for pharmaceutical development. The aims of this project are threefold: 1.) to confirm the hypothesis that an extreme environment such as the Atacama desert gives rise to unique and diverse microbiology, with unique biosynthetic talent that generates novel bioactive chemical entities; 2.) To compare conventional fermentation methods involving stress conditions with an approach involving

genome mining and heterologous expression of targeted biosynthetic pathways; 3.) Achieving a sustainable source of bioactive compounds and analogues by modifying biosynthetic pathways and metabolic modelling. The outcomes of this project will be: 1.) an understanding of the scope of microbial and biosynthetic diversity in Atacama desert microorganisms 2.) A library of taxonomically well characterised actinobacterial strains; 3.) Genome scanning of selected strains to identify novel pathways; 4.) Novel bioactive compounds; 5.) Sustainable ways to produce and modify these compounds; 6.) Trained human capital. This project is built on prior successful collaboration between the project partners that has already resulted in published work. The unique nature of the biological resources

and the expertise of the team will ensure successful outcomes with high impact, in terms of basic research and its potential for subsequent application.